Enhancing the QUAlity and Transparency of health Research: The EQUATOR Network

Every year scientific journals publish tens of thousands of articles describing findings from health research studies. However, readers and users of these articles, who include scientists, clinicians, systematic reviewers, and increasingly also patients, find many of these articles very difficult or impossible to use: many articles do not present enough information, present only selected information, or present information in a very unclear and misleading way. All this makes many papers unusable. The effort and money devoted to the research described in such an unsatisfactory manner is wasted.
A simple solution to improve the completeness, accuracy and clarity of research papers is to follow reporting guidelines. Many guidelines exist that provide step by step guidance of what should be addressed in a paper reporting on a particular type of health research. These guidelines have been developed from the users' perspective and guide authors to provide minimum information a user needs to assess how well was the study done, to decide if the findings are relevant to his/her own work, and if needed to reproduce the study (ie. what was actually done and to whom, what was assessed and how, how were these findings analysed, and what they actually mean in the context of other similar studies). Although many good guidelines exist they are still not widely known and used by health scientists. Recent reviews of publications consistently show that essential information is missing from a large proportion of research articles.

In this time of massive information overload it is important to have a single good quality resource where you can easily find all relevant information you need. In 2008, we launched the EQUATOR programme that aims to enhance the quality and transparency of health research. One of the most important outputs of this programme is a free online Library for Health Research Reporting that brings together all published reporting guidelines and other helpful tools that aid the writing and publication of research reports and thus improve the information provided to readers.
The EQUATOR team educates scientist and journal editors, who play a key role in safeguarding the quality of published papers, to increase their knowledge of what should be included in research papers and how best to achieve it.
EQUATOR also helps scientists to develop high quality reporting guidelines and conducts research investigating problems in research reporting.

Our proposal outlines specific deliverables and activities for the next three years that will further advance the programme. The main outputs include: improved structure and content of our Library; development of unique EQUATOR 'signature' courses supporting rigorous research reporting; compilation of a manual for the development of robust reporting guidelines; a research report summarising the use of reporting guidelines by selected priority journals; and a database of evaluations of reporting quality of scientific papers across health research specialties.

Medical journals publish large numbers of research reports that are of limited value because of crucial omissions. This waste is avoidable. The EQUATOR website and training can be compared to a well stocked and well promoted supermarket where you can get everything you need to write and publish first class research papers. The knowledge of what needs to be included in research papers that are clear and easy to use also improves the design of future research studies. Our work helps to improve usability and usefulness of published medical research and helps scientists to become outstanding research communicators.

Technical abstract
The EQUATOR Network is an international initiative that seeks to improve the reliability and value of the published health research literature by promoting transparent and accurate reporting. The main focus of our activities is to support scientists, editors, and peer reviewers in writing and publishing well reported research studies that are easy to appraise and use in further research, clinical practice and policy-making. Indirectly, EQUATOR supports the improvement of the design and conduct of future research studies.
The EQUATOR Network developed a unique online Library for Health Research Reporting that pulls together all guidelines for reporting health research studies. We promote rigorous research reporting, introduce available reporting guidelines, and support their use through a wide range of activities. Our research programme informs all aspects of the EQUATOR work, such as further Library development, teaching activities, and assisting in the development of new reporting guidelines. Examples of our recent projects include a systematic review of reporting guidelines; a survey of reporting guideline developers; publication of guidance on how to develop reporting guidelines; a survey of journals' instructions to authors and peer reviewers (ongoing); and development of a tool assessing the quality of reporting guidelines (ongoing).

The EQUATOR Network is seeking continuation of its MRC financial support for the period of 2011 - 2014 to further advance its programme. This proposal outlines specific deliverables and activities for the next three years. The main outputs include:
- Upgraded online Library for Health Research Reporting
- First two of the EQUATOR 'signature' courses (for methodology editors; for research students)
- Manual for the development of reporting guidelines
- Research report summarising the use of reporting guidelines by journals
- Database of evaluations of reporting quality across health research specialties

Potential impact
The work of EQUATOR increases the usability of available research evidence which facilitates its better translation into practice. Our work supports the work of organisations like the Cochrane Collaboration in the development of systematic reviews and NICE in the development of clinical practice guidelines. EQUATOR also helps research funders maximise the utility of new information arising from the research they fund.

Since its launch three and half years ago the EQUATOR website has attracted 165,000 visits (around 115,000 unique visitors) from almost all countries in the world. The use of our resources is constantly increasing (in May 2011 we had almost 7,000 visits). Reference to EQUATOR and reporting guidelines is included in the most used and required guidance for preparing biomedical manuscripts developed by the International Committee of Medical Journal Editors, and in many journals' instructions to authors, including the world's leading medical journals such as the Lancet, JAMA, BMJ, etc..

Currently much research reporting is inadequate. Reporting guidelines are important and effective tools for achieving high standards in reporting health studies. In order to reach their potential, reporting guidelines need to be implemented widely and routinely by researchers, authors, editors and peer reviewers. Availability of easily accessible robust guidelines, awareness of their existence and knowledge on how to use them facilitates their use. The EQUATOR Network can substantially contribute to the prevention of poor reporting and introduction of best reporting practice by leading a global collaboration between the research and publishing communities. This effort needs to be strongly supported by research funders and regulatory bodies.